Argumentation for Explainable AI

The importance of having explanations for model outputs is well understood, yet despite there being many tools to aid interpretability of neural networks, there is little theoretic work on the nature of explanations for (AI) models in general. In my project I hope to lay the foundations of a general framework for thinking about models and explanations, emphasising the role of abstractions in human understanding. I also hope to explore in particular, explanations based on computational argumentation and build upon existing work in this area.